Egg freezing for 'social' reasons: reproductive autonomy and legal regulation

In recent years an increasing number of women have chosen to freeze their eggs for 'social' reasons to delay motherhood until they feel 'ready'; emotionally, socially or economically . In response to the increasing, yet small, number of women freezing their eggs for 'social' reasons in the UK, the HFEA released its first report on the issue earlier this year . Therefore, now is a timely opportunity to consider the implications of this technology on women's reproductive autonomy. In my proposed research, I intend to address two broad questions:
Firstly, to what extent does 'social' egg freezing enhance women's reproductive autonomy? Within this, I will focus on two sub-questions: is egg freezing permissible and, if so, in what circumstances? Should egg-freezing be limited to privately funded treatment, or should funding be available via the NHS or employers?
Secondly, how should egg freezing for 'social' reasons be regulated in the UK? Key sub-questions will include: should restrictions on access be imposed, e.g. based on age, number of cycles, or higher standards of informed consent? How should storage and donation of frozen eggs be regulated, particularly considering statutory storage limits and restrictions on payments for egg donation? Finally, how should funding be regulated?